Past, present and future of permafrost peatlands

The Arctic is experiencing more rapid warming than anywhere else on the planet (Cohen et al., 2014), and this trend is projected to accelerate in coming decades, even under modest emissions scenarios (Collins et al., 2013). This warming is already having marked effects on high-latitude ecosystems, stimulating biological processes and biochemical cycles. The result is rapidly changing landscapes on globally-important scales, particularly through the loss of permafrost (Chadburn et al., 2017). Some of the most important, and potentially fragile, ecosystems in the arctic are permafrost peatlands, which have been estimated to store 277 Pg of carbon, equivalent to more than 8% of the entire global belowground carbon pool (Tarnocai et al., 2009). Until recently this huge carbon store has been rendered effectively inert due to frozen conditions. Recent work, including by Leeds researchers (e.g., Swindles et al., 2015; Taylor, 2018), indicates that high-latitude peatlands are already experiencing dramatic changes in ecosystem structure and function in response to recent warming. The complexity of these ecosystems means that it is currently unclear whether thawing permafrost peatlands will become net sources (through enhanced respiration) or sinks (through enhanced plant productivity) of carbon (Ciais et al., 2013; Treat & Frolking, 2013). This PhD project will make a major contribution to this important question.

Down-core studies of past changes in permafrost peatlands are relatively limited, and the project will see the student filling important spatial gaps in existing knowledge about these systems. The student will combine their new data with a comprehensive database of published information on past changes in important aspects of permafrost peatland development (e.g., carbon accumulation regimes, surface wetness, plant communities, trophic status) in study sites across the arctic. The student will use state-of-the-art palaeoclimate simulations from the HadCM3 Earth system model to establish the long-term climatic controls on permafrost peatland development (see Morris et al., 2018), before making informed projections about the likely fate of these important ecosystems under future climate change scenarios. There is scope for flexibility in the project, which may focus on permafrost peatland carbon budgets, plant communities and biodiversity, or other aspects of these ecosystems' development according to the interests and experience of the student.
There will be exciting opportunities for the student to visit permafrost peatlands in the Arctic to collect cores, and to build collaborations with the broad group of international experts working in this topical area.

Objectives
This project will use a powerful combination of palaeoecology, database analysis and climate simulations from a cutting edge Earth system model to investigate the past, present and future of permafrost peatlands across the Arctic. More specifically, the project has the following objectives:
1. Undertake detailed analysis of peat palaeoenvironmental proxies in cores from the Toolik Lake area of Alaska's North Slope.
2. Construct and analyse a comprehensive catalogue of published data on the past developmental behaviour of permafrost peatlands.
3. Use palaeoclimate simulations from the HadCM3 Earth system model to investigate the climatic controls on permafrost peatland development.
4. Use this new understanding to make informed forecasts about the fate of these important ecosystems under a range of projected climate scenarios